Multivariate Bayesian Modelling of Skewness and Kurtosis With Applications in Biostatistics

We will study, from a Bayesian point of view, joint models for mixed responses such as continuous and discrete responses. Many of these models are motivated by longitudinal measurements obtained from clinical trials. A specific example of this is the longitudinal study of CD4 cell counts on individuals infected by the Human Immunodeficiency Virus (HIV) under a treatment with antiretroviral drugs. One of the interests in this context is the time elapsed from the infection to the presence of Acquired Immune Deficiency Syndrome (AIDS) and its relationship with the time evolution of some key biomedical indicators. This requires joint modelling of longitudinal and survival processes, which is the main area of application of this research proposal. Firstly, we will explore copulas for jointly modelling mixed responses, and compare various options by formal model comparison methods. Alternative approaches, based on designing new classes of flexible multivariate distributions will then be developed in detail. In addition, we need to propose priors for the model parameters. We will explore both informative and noninformative priors, and for the improper priors we will derive conditions for the existence of the posterior distribution. The use of appropriate MCMC methods will be necessary for efficiently conducting inference. Such methods will be developed and computer code will be made available freely. Most of these advances (developing classes of flexible multivariate distribution, formulating appropriate priors for constructing Bayesian models, proving posterior existence in these models, dealing with model uncertainty and with censored, missing or rounded observations, and implementing MCMC samplers for inference with such models) will be of substantial interest in themselves for the development of statistical methodology and have a much wider applicability as they could be used in a wide variety of applied fields. Nevertheless, in this project, we will focus specifically on applications in biostatistics. The aim is to substantially increase our understanding of disease progression and our methodology will also allow for the modelling of indicators of quality of life.

Potential impact
Potential beneficiaries of the research are listed below. We are confident of substantial impact on the first two groups of beneficiaries, and hope the impact of our research will also be felt by the last two groups in the medium and longer term.
(i) statisticians, both academic and non-academic. The development of new classes of multivariate distributions and their use in Bayesian statistical models generally is of theoretical interest and of applied interest in a wide array of possible application areas. This impact will be felt in the short term (0-5 years).
(ii) researchers in biostatistics, both academic and non-academic. The specific focus of this project on applications in biostatistics and medicine will substantially add to the toolbox available for biostatisticians, and the availability of computer code will add to making our methods generally accessible to practitioners. We expect this impact to be in the short and medium term (0-10 years).
(iii) clinicians. We intend to do several in-depth analyses of data sets of actual clinical relevance, and the results should be of interest to clinicians. We would expect this impact to take place mainly in the medium term (5-10 years).
(iv) policy makers and public health professionals. We hope that the analyses of real data sets with our
methods (both by ourselves and other researchers) will eventually enhance our understanding of disease progression and will be used to inform health policy and best practice. This impact will probably only be felt in the longer term (10-15 years).

We have included academics in groups (i) and (ii) above, as their use of our methodology in various applications will be critical in the effective involvement of groups (iii) and (iv) and thus is an important pathway towards societal impact.

The types of impact that we expect from this project are (using the EPSRC impact categories)
1. Impact on Knowledge, in particular on techniques (through beneficiaries in groups [i] and [ii] above)
2. Impact on Society, in particular impact on health and quality of life (through beneficiaries in group [iii]
above) and on policy (group [iv] above)
3. Impact on People, in particular on skills (through training the RA involved and facilitating the involvement of young researchers in the workshop).